Regulatory networks in development - Animal Diseases, Developmental Biology, Genomic Proteomics and Metabolomics, Systems Biology, Stem Cells

Technical abstract
We aim to integrate different developmental processes to enable prediction of function at the level of tissues and systems through exploiting genomic and bioinformatic expertise to develop an understanding of the signalling networks underlying cellular differentiation in animals. The integration of different developmental processes, between tissues and across different species, will enable better prediction of function at the level of tissues and systems. We aim to build understanding of cellular differentiation through comparative studies, exposing evolutionary regulatory networks. The objectives of the theme are: To define miRNA interactions in cell and tissue differentiation. To define transcriptional networks underlying macrophage differentiation. To generate centrosome network model. To investigate the regulation of gene expression in limb development.